The impact of human disturbance on habitat selection and social behaviour in Manitoba elk

NERC : Zoe Melvin : NE/L002604/1

Global wildlife is increasingly subject to human-induced disturbance, such as habitat loss and land-use changes. Some species are able to cope with these changes while others are not, leading to species declines and extinctions. One of the most important ways that animals cope with human disturbance is by using flexible coping strategies in new situations created by disturbance. Social grouping is one strategy that animals adapt according to the situation that they are in.

The goal for any animal is to maximise the amount of food you eat while reducing your risk of death so that you can pass on your genes to the next generation. Group-living animals can reduce their risk of death by sharing the time spent looking for danger, but they also need to share food with other group members. Being flexible in the size of your group would allow you to maximise the benefits and minimise the costs of group-living given your situation. For example, animals could group together in areas with many predators to allow them to eat while sharing the time spent looking for danger and split apart in areas of low risk to reduce competition for food with other group members. Similarly, animals could group together more at times of the day or the year when their chances of encountering a predator is higher.

As more and more habitat is lost or degraded, animals are forced to feed in areas that present a higher risk of encountering human predators, such a farmland. Being able to group together flexibly in risky habitats and split up in low-risk habitats may allow species to cope better with human induced-change.

In this project, we aim to investigate the effect that grouping together has on where and when animals choose to feed. I will address this question using 18 female elk in one herd in Manitoba that lives in a mostly agricultural landscape. These elk wear Global Positioning System (GPS) collars that have been collecting data on their locations at regular intervals for two years. I will use a combination of tests to investigate what is driving elk to choose certain habitats and whether the distance between each animal and its closest neighbour changes in more in risky areas (i.e. agricultural land) and more risky times of day (i.e. hunting season and daytime when humans are more active).

This research will give us a better understanding of how animals cope with habitat disturbance and the potential for social grouping to be used as a coping strategy. Elk populations in Manitoba are generally in decline which could have negative impacts on livelihoods of people that depend on the hunting industry. The information gained in this study will help local stakeholders to make decisions about land-use changes and hunting quotas in their area to promote the sustainable population growth of elk and support local livelihoods.